Development of a self-disinfecting dental alginate impression material

An important part of restorative dentistry is taking an impression of the patient's mouth (teeth, gums and palate), in order to obtain a model to be used to construct dentures (partial or full), crowns or bridges. Elastic impression materials are an important class of impression materials; these are applied by the dentist to the patient's mouth as a dough or paste, and accurately reproduce the fine detail of the oral structures. After some minutes, the material sets to an elastic rubber-like gel, whereupon the impression is removed from the mouth, and sent to the dental laboratory where a model is cast. Alginates are supplied to the dentist in a powder form containing other ingredients, including setting agents. The dentist mixes a measured amount of the powder with water, to give a paste, which is placed in a tray and applied to the mouth. The paste sets to a gel after some minutes. Globally alginates are one of the most frequently used elastic impression materials for taking dental impressions. They are the major material used in developing countries, due to their low cost and ease of application. Currently, all dental impression materials are supposed to be disinfected as soon as they are removed from the patient's mouth, in order to minimise the risk of transmitting infectious agents to dental personnel. However, various studies have reported that post-setting disinfection procedures are often not followed, and can compromise the dimensional stability of alginates. There is a risk of microbial cross-infection via the impression material between the patient and dental staff due to microorganisms from the patient's mouth as well as from skin, the impression powder, water contaminants and the environment. Hence, in this study novel self-disinfecting dental alginate formulations are being developed which are effective against a broad spectrum of microbes in order to address the globally recognised need for improved infection control.The main objective of the project is to develop an impression material that is self-disinfecting, non-toxic to the patient and that crucially, is low cost, thereby encouraging its use worldwide. This development will contribute significantly to reducing cross-contamination incidence and risk of infection due to the dental impression handling process from initial taking to final production of the denture.Three formulations will be developed building on earlier work with low pH alginates having anti-viral activity against the Herpes simplex virus. The formulations will be modified for the maintainance of a low pH together with the release of nitric oxide, a broad spectrum antimicrobial agent. Disinfection will be tested on impression materials contaminated with infectious agents from i) the respiratory tract and, due to global concerns of the risk posed by Mycobacterium tuberculosis (TB), a model organism for TB (Mycobacterium smegmatis) will also be included, ii) the oral cavity, iii) tap water, iv) the environment and v) skin. Viruses, bacteria and the fungus Candida albicans (the cause of oral infections such as denture stomatitis and thrush) will be used to test the antimicrobial acivity of the formulations. Tests will be performed under conditions simulating the oral cavity, by using artificial saliva and sterile human saliva, and disinfection of contaminants, both on the surface and within the impression material will be examined. To model the transit time from patient to laboratory, the killing rates for the alginates will be investigated.

Potential impact
The proposed research will directly benefit elements from commercial, private and public sectors as well as indirectly benefiting policy makers and government agencies. Beneficiaries in the academic sector are described in the section addressing 'Relevance to Academic Beneficiaries'. The direct benefit of developing a self-disinfecting, low cost alginate impression material will be to the dental team (eg dentists, orthodontists, dental laboratory staff), who are at risk of infection due to cross-infection during the processing of dental impressions, as well as the public (patients). This is particularly so within the UK and other developed countries where an ever larger, aging population drives increasing demand for dental prostheses. From a global perspective the specific aim to produce a low cost material will help to encourage its routine use amongst the dental profession in developing and developed countries worldwide. This will address the concern articulated by the British and American Dental Associations that inadequate disinfection practices worldwide pose a serious threat to public health, through the possible transmission of infectious agents from the patient's mouth, blood and skin, as well as from the environment including the water supply. It is not difficult to appreciate that regarding the recently highlighted possibilities of infection pandemic in the modern world, the development of an impression material that has anti-viral as well as antibacterial and anti-fungal activities will be both timely and relevant. This is particularly true in developing countries, where alginates are the main elastic impression material used. Furthermore, it would save valuable time in the dental surgery, and hence reduce costs in the dental laboratory and surgery. Specific beneficiaries include all dental personnel, dental products manufacturers, pharmaceutical companies, and wound dressing manufacturers. PSP Dental Co. Ltd. manufacture a significant quantity of alginate per year, which is sold world-wide. In their letter of support they state that the outcome of this programme will be beneficial to manufacturers of alginates, like themselves. From a commercial perspective, development of such a material in our Department will be of obvious immediate to short term benefit to Queen Mary through intellectual property/commercial exploitation channels within the College, (ie Queen Mary Innovations Ltd, QMI), and in the longer term to manufacturers with such a huge potential demand worldwide. Much of the knowledge gained from this research could constitute valuable IPR (possibly a patent), and in this case, QMI Ltd will assist in this matter. The proposed research should indirectly benefit policy makers and government agencies in the health sector because reduced incidences of cross-infection must contribute towards reduced impacts on health care demand overall. Communication and engagement plans There are several avenues to communicate the results of our research and help maximize its exploitation. Research data will be presented at national and international dental conferences (British Society for Dental Research, BSDR and International Association for Dental Research, IADR), and published in peer-reviewed journals, after prior engagement and consultation with QMI Ltd. on protecting and commercializing our intellectual property. QMI provides a focus of knowledge transfer activity at Queen Mary and its remit is to provide support for College staff in transferring knowledge and expertise to business and the wider community. Collaboration with Professor John Oxford, Principle Scientific Director at Retroscreen Virology and Professor of Virology at Queen Mary School of Medicine and Dentistry ensures that the antiviral aspect of the proposed project benefits from his expertise in the field and the project as a whole from association with his high profile as an internationally recognized authority on infection transmission.